GRID: Geotechnical Resilience through Intelligent Design

Our proposed research initiative seeks to propel machine learning into the forefront of geotechnical engineering, with a vision to address critical challenges and revolutionise the field for the betterment of society. The overarching goals of our project align with the need to confront uncertainty, combat climate change through zero carbon emission strategies, address soil parameter heterogeneity, expedite finite element (FE) calculations e.g., for reliability analyses, and enhance design efficiency to reduce material consumption, particularly in the context of concrete. By undertaking this multidimensional approach, our research aims not only to apply machine learning in geotechnical engineering but to fundamentally transform the field, ushering in a new era of efficiency, sustainability and resilience. Through collaboration and innovation, we aspire to make machine learning an integral and indispensable tool for addressing the complex challenges faced by geotechnical practitioners in the 21st century.